Intelligent tool-holding for metal-cutting machine tools

Craftsman Tools Ltd is a multi-award winning UK precision engineering company specialising in innovative solutions for tool-holding, work-holding and supply chain management services and solutions. They seek to create new intelligent tool-holding incorporating “internet of things” (IoT) sensing technology that, in conjunction with dynamic models, enables prediction of surface finish during machining. Allowing the widespread take-up of new innovations from the tooling suppliers, this system will improve the productivity of the end-users of the new technology and maintain Craftsman at the forefront of global tool-holding solutions.